BEAM+

Although the leisure industry pioneered the use of Location Based Services, retail has the fastest growth. Beacons through their unique location identification code, trigger the relevant location based information previously downloaded on to a Smart Phone carrying an App. RNF Digital’s BEAM platform manages the fleets of beacons and their push notifications as well as receiving uploaded Smart Phone data that provides a location and time based insight into consumer behaviour in store; However, large volumes of data are currently being generated at a rate of 5m items/month. This creates an opportunity if the BEAM data sets can be combined with the appropriate publicly available data sets covering the economy, weather, society and social media and analysed using Big Data statistical techniques it should be possible to gain previously unobtainable detailed insights to in-store customer behaviour. Furthermore offers can be personalised both in terms of content and timing so they arrive on the consumer’s smart phone at the optimal time. Our solution is BEAM+ a Big Data analytical model that is easy to program and can be offered to clients to also work alongside their current databases. Our proj-ections are that over 5 years BEAM+ could generate £3.66m additional sales and 15 new jobs.